Circolo Modular Football Boot

Circolo Sports was created to address fashion waste worldwide based arounds sports, envisioning sports gear crafted solely from waste or recycled materials, designed for repeated use. Our first innovation, the Circolo Boot, would be the world's first recycled interchangeable football boot. Unlike typical boots, its sole can be swapped, reducing landfill waste. This eco-friendly approach has proven successful in the trainer market.